KinerStor-Kinetic Energy Recovery and storage System

Kinergy delivers a hybridisation system with potential for 30% fuel/C02 saving at an on-cost of below £1000, which will strongly accelerate the mass-market uptake of hybrid vehicles. The program deploys technologies in which the UK has leadership, based on a first generation derived from motorsport.
First generation flywheel-hybrids suffer from risks and issues associated wilh the vacuum seal on the high Speed flywheel shaft, and need expensive and energy-consuming vacuum equipment as a result.
The Kinergy concept eliminates this problem by replacing the driveshaft and seal wilh a hermetically sealed vacuum chamber and magnetic coupling to transmit drive. This solution reduces engineering costs and operating costs, and has generated great interest globally in road transport and other sectors.
Enabled by the hermetic concept, the project develops innovation in key subsystem technologies in the areas of flywheel design, bearings, magnetic couplings / gearing and power transmission, wilh the objectives of cost reduction, manufacturing compatibility and ultra-high efficiency.
These innovations will be realised in integrated units with magnetic/mechanical and electromagnelic outputs through a comprehensive program of rig research. Further validation is delivered in one vehicle plus case studies for four further key applications. The program will be delivered by a consortium of the UK's strongest players at component and system level, who have proven track records in their areas of expertise